RNA proposal title - The RNAcentral database of non-coding RNAs

Technical abstract
We will create a federated database and associated web portal, RNAcentral, to accession, store and represent non-coding RNA sequence data. A database repository (using the Oracle Relational Database Management System) will be constructed as an extension to the European Nucleotide Archive, and new tools developed to facilitate the submission of RNA sequence. In addition to direct submission, the repository will also be populated through the development of import pipelines based on agreed standards for data representation with expert databases who have agreed to support the project (initially gtRNAdb, HGNC, lncRNAdb, miRBase, Modomics, piRNAbank, Pombase, Refseq, Rfam, the Ribosomal Database Project, RNAdb, sRNAmap, SRPDB, tmRDB, the tmRNA website and VEGA). A web portal will be developed (using the Drupal open-source content management system) providing access to the submitted and imported sequences, and providing links out to the expert resources' own sites. A data warehouse (using a common biological data warehousing tool such as BioMart or InterMine) will also be developed, and bulk downloads of sequence sets will be provided. In the second period of the project, we will develop further pipelines to identify redundancy among submissions, assign submitted sequences to defined families, and (with the aid of prediction tools such as Rfam and RNAmmer, and in collaboration with genomic and model organism resources) systematically provide complete sets of non-coding RNA annotations across all complete genomes. The resources developed under this proposal will serve as the core infrastructural component of a wider international initiative to coordinate work on functional RNAs.

Potential impact
RNAcentral will provide an underpinning resource contributing indirectly to all BBSRC strategic objectives: food security, biofuels, industrial biotechnology and human health. It will be used by members of diverse life science research communities, ranging from bioinformaticians, to experimental biologists, to academic clinicians. RNAcentral will have an important impact in applications such as biotechnology, therapeutics, agriculture and ecology. The need for RNAcentral has become critical through the huge growth in discovery of non-coding RNAs from next generation sequencing. By capturing and disseminating this valuable knowledge, we will be directly addressing the BBSRC's enabling themes, data driven biology, systems approaches to biosciences and synthetic biology. A fundamental part of the latter two themes is a complete "parts list" for each genome, and RNAcentral will help move science towards that goal and allow researchers to find all RNA genes in an organism easily.

RNAs hold great hope for ever-wider clinical and biotechnological applications. For example, microRNAs have been implicated as diagnostic signatures for cancer, snoRNAs in the major Prader-Willi phenotypes, bacterial small RNAs in pathogenicity, plant small RNAs in hybrid necrosis, and ribozymes in the cleavage of specific target RNAs. Again, improved annotation of and access to RNA data will improve the discovery and utilization of novel RNA targets for diagnostics and drug targets. There is intense research in the field of RNA based therapeutics and they hold some promise to improve health and welfare internationally.

A number of commercial organisations manufacture experimental resources, for example microarrays, based on up-to-date gene annotation. Some resources have also been made available for specific classes of non-coding RNA gene; for example, several companies make microRNA detection kits. The companies themselves will therefore benefit from improved annotation of non-coding RNAs, and these resources underpin experimental studies in commercial and academic organisations. Along with the more clinical aspects described above RNAcentral will help to foster wealth creation through innovative application of RNA sequence information.

Non-coding RNAs such as ribosomal RNAs have long been used as a tag to identify species. Application of high throughput sequencing has opened up opportunities to understand biodiversity on an unprecedented scale. By better understanding biodiversity and how it is being changed will enhance our ability to manage and conserve the world's great natural genetic resources.

Having all known non-coding RNA sequences in a single resource will give allow for a much easier overview of the growth and impact of RNA data. For example one will be able to compare the number of RNA genes versus protein coding genes in a genome. This will allow policy makers and funders to better gauge the scale of support needed to maximise output compared to other priorities.